Optimising Water Use

We want to build on the work done by the FA at Wembley Stadium and their green team and the work that is being done by Cheshire County FA, Lancaster University and a CFA partner Peak Associates to develop a package of water reduction measures (from those available) to go into a toolkit specifically dedicated to football and other sports stadia. Stockport was a pioneer club in a study undertaken last year at Lancaster University looking at how football clubs can become more sustainable by reducing resource use. This looked at the key resource use issues affecting lower league clubs and what has been done at a higher level. The conclusion being that water and energy use where our key issues.